Galaxy Formation in Modified Gravity Cosmologies

The aim of this project is to extend the GALFORM semi-analytical model of galaxy formation to predict the formation and evolution of galaxies in a modified gravity cosmology. Such models are competitors to the standard model in which gravity is described by general relativity. A change to the law of gravity can potentially change the structure and spin of dark matter halos, the merger history of dark matter halos, the rate at which gas cools, the dynamics of galaxies and the evolution of their stellar populations. The results of the project will be used to make mock galaxy surveys for DESI and Euclid.